Queens University Belfast and MJM Marine Limited

To Implement a fully integrated design system to incorporate advanced asset management technologies in order to grow the business and increase efficiencies.